Songbirds Music UK: Music Interaction Telepresence Robot Research Trial

Songbirds Music UK: Music Interaction Telepresence Robot Research Trial

Songbirds Music UK (Northwest England) run an award-winning hospital musical interaction programme with children with complex healthcare needs and disabilities. SMUK will research, develop and evaluate the use of a telepresence robot as an interface for delivering enhanced remote live musical interaction sessions with hospitalised children in paediatric settings. The research will use music as a vehicle to innovate new knowledge for professionals across health and communication in using computerised devices to interact with patients at increased risk of isolation due to debilitating illness, limited communication, immuno-suppression and COVID-19 restrictions.